Using geospatial visualisation to deliver personalised real-time information to rail passengers

Signalbox will build and demonstrate technology that allows real-time geospatial visualisation of train movements across the entire rail network of Great Britain. The project will create and deploy an API and SDK that will allow partners to embed real-time geospatial train maps, enabling passengers to view and track live train movements across the network, making it easier to plan and manage their journey.

The new suite of tools developed for this project will enable a smartphone to pinpoint the train that a passenger is on and create journey visualisation, unique to them, that can be shared with friends and family. We will research and develop a sophisticated data pipeline to stream this data in real-time and allow it to scale to the large number of connected client devices and systems that are necessary for it to operate effectively in a live railway environment.

The technology will support a range of use cases, including mobile apps that offer real-time mapping of a passenger's train journey, digital signage in stations that display engaging visual content for service updates, and tools for TOC websites to enhance the customer experience.